AI-Driven Semi-Automated Threat Analysis and Risk Assessment for automotive cybersecurity (AutoTARA)

The AutoTARA project presents a transformative solution to one of the automotive industry's most pressing challenges: ensuring robust, scalable, and cost-effective cybersecurity in an era of increasing vehicle connectivity and digitalization. As modern vehicles incorporate software-defined architectures and over-the-air updates along with high connectivity and complexity, they become more vulnerable to cyber threats. The industry faces a severe shortage of cybersecurity experts, leading to inconsistencies and delays in Threat Analysis and Risk Assessment (TARA), a mandatory process under ISO/SAE 21434 for regulatory compliance. Traditional manual TARA methods are time-consuming, costly, and error-prone, taking over 300 hours per ECU, and limiting scalability as automotive systems grow in complexity.

AutoTARA will revolutionise this process by integrating advanced AI models, machine learning pipelines, and cybersecurity-specific engines into an intelligent, semi-automated assessment framework. Unlike existing tools that rely on manual threat modelling, AutoTARA employs natural language processing (NLP), attack graph-based threat modelling, and probabilistic risk assessment to analyze cybersecurity assets, system architectures, and historical vulnerability databases. The platform automates threat identification, risk quantification, and compliance validation, ensuring faster, more consistent, and scalable cybersecurity risk assessments.

What differentiates AutoTARA is its multi-layered AI architecture, which combines large language models (LLMs), in-house AI threat intelligence engines, and rule-based cybersecurity frameworks. This hybrid approach enables automated reasoning, reducing reliance on scarce cybersecurity professionals while enhancing accuracy and adaptability. Furthermore, AutoTARA aligns with emerging cybersecurity regulations, including UNECE R155 and the Cyber Resilience Act (CRA), ensuring compliance and regulatory readiness for vehicle manufacturers.

It aimed to be commercialised as a SaaS platform, targeting OEMs, Tier-1 suppliers, and cybersecurity consultancies. It offers cloud-based and on-premises deployment, allowing organizations to seamlessly integrate AI-driven TARA into their cybersecurity workflows. By reducing execution costs by 60% and accelerating certification timelines, AutoTARA establishes a new industry benchmark for automotive cybersecurity risk assessment.

Led by Coventry University's Centre for Future Transport and Cities (CFTC) , the project benefits from deep expertise in automotive cybersecurity, validation, and verification. The team, accredited in ISO/SAE 21434 compliance and with extensive research experience in automotive security assessment, brings proven methodologies for threat analysis and formal verification of cybersecurity measures. Their contributions ensure rigorous testing, regulatory alignment, and scientific validation, making AutoTARA a trusted, high-impact solution for the evolving cybersecurity landscape of connected and modern vehicles.[][0]

[0]: https://www.coventry.ac.uk/research/areas-of-research/centre-for-future-transport-and-cities/